Recruiter matcher Prototype

The recruitment industry has seen a pronounced trend toward polarisation in the last 10 years.
The large agencies compete on volume and efficiency whilst smaller agencies have
proliferated based on an ever increasing degree of specialisation. The problem is that whilst
an employer may have existing relationships with a range of recruitment agencies, the
increasingly fragmented market and high levels of agency staff turnover make it hard to
access the right consultant in the right agency at a competitive price every time.
TheJobPost have created a revolutionary approach to solve these problems, by connecting
employers with recruitment consultancies using crowdsourcing techniques. In the same way
that businesses such as Rightmove, Primelocation & Zoopla have disrupted and
fundamentally changed the estate agency market so TheJobPost is doing the same, in the
recruitment market.
The current TheJobPost technology platform has successfully developed and tested our
business model. We already serve over 40 employers including RWE Npower, Nestle, Serco
and the NHS, and have achieved engagement with 125 individual recruitment companies. Our
system enables employers to post job vacancies onto the platform, which are matched up to
recruiters who search for candidates. Despite the inefficiency of our current system we have
already delivered effective results for a number of employers. For example, Serco say that our
vacancy ‘fill rate’ is over 75% which compares extremely favourably with their other
suppliers; and that our ‘time to fill’ is circa 30 days compared to their other suppliers’ average
of 45 days.
A 9 month SMART Proof of Concept grant project has helped to research new ways to add
semi-automation steps to the manual process of intelligently matching roles to recruitment
consultancies. The aim of this DOP project is to build on the progress already made by further
substantial research to scale up the system, and add further features.